Modulation of expression of complement regulator CD59 in neuroblastoma as a strategy for therapy

We are trying to develop new drugs that will improve tumour killing in currently used imuno- and chemotherapy.

The complement system is the body’s first line of defence against disease, able to kill invading bacteria and foreign cells. Cancer cells have on their surface protecting proteins, called regulators, which allow them to ‘hide’ from complement attack and survive. The factors that enable cancer cells to make large amounts of these regulators are not known but it is clear that if tumours could be prevented from making regulators then complement would much more efficiently kill the tumour.

We propose to identify the factors controlling production of complement regulators and develop ways of reducing their production in tumours. We also suggest developing a new strategy for design of drugs that specifically activate on tumour surface and prevent production of the protective regulators. As a consequence, tumours will be more efficiently killed by complement that activates in imuno- and chemotherapy. The strategies will first be developed in cancer cells in the test-tube, the potential drugs then tested for therapeutic effect on human tumours in mouse animal model. Though here modelled in neuroblastoma, the strategy may be of much broader relevance to tumour therapy.

Technical abstract
Complement regulator proteins (CReg) are broadly expressed on a wide variety of tissues and cells and act as physiologic brakes to complement (C) amplification. CReg are overexpressed on a number of solid tumours as compared to the normal surrounding tissue. Consequently, the increased C resistance conferred by these membrane-bound CReg has been proposed as a mechanism that facilitates survival of the tumours. My pilot studies have investigated the mechanisms of increased resistance of neuroblastoma tumours to C-mediated lysis as a result of treatment with chemotherapeutics. I hypothesise that suppression of expression of CReg CD59 in neuroblastoma will contribute to increased susceptibility of tumours to C attack and their better immunoclearance.

Here I propose a new strategy for the development of inhibitors of CD59. Candidate proteins up-regulating CReg in neuroblastoma cells will be identified. Recombinant prodrug proteins that activate in tumour environment and suppress expression of CD59 will be designed. Experiments to show therapeutics effect on cultured cancer cells will be performed. The most promising therapeutic agents will be tested on mouse models of human cancer.

Goals:
1. Derive comprehensive description of the mechanisms of overexpression of CReg CD59 in neuroblastoma.
2. Design recombinant therapeutic proteins suppressing expression of CD59.
3. Characterize consequences for immunoclearance of cancer as a result of treatment with the above therapeutics combined with existing chemo- and antibody therapies.